Working-Class LGBTQ+ Representation in British Cinema

Rights granted to same-sex couples across Britain and much of the Western world in recent years focus on the conservative values of family and (inheritable) finances, primarily benefitting those most socio-economically privileged and normative on the LGBTQ+ spectrum and somewhat neglecting the most vulnerable LGBTQ+ subjects. Identities and lifestyles are normalized or demonized to suit agendas, social and political. Beyond gender and sexuality, the needs of people on the margins are often relegated in favour of the mainstream/privileged (think: Grenfell Tower). Why, then, is this project concerned with LGBTQ+ working-class representation? Because the screen does not just provide entertainment, but is also a significant socio-political tool to inform and influence opinion about identity, our own and how we view others. While there is an increase in positive gay representation, in keeping with aforementioned changes, other subjects on the LGBTQ+ spectrum and the working-class are often demonised or patronised.

This timely project builds on my existing research on queer representation and impact arising from this, as a filmmaker and Chair of the Scottish Queer International Film Festival (SQIFF). It will fill three significant gaps in academic research (theoretical; textual analysis; qualitative analysis): creating new theory on queer working-class identities; applying this to read the intersection of working-class and LGBTQ+ identities and lifestyles in British film from 1980; collecting data on working-class LGBTQ+ people's opinions on such representation onscreen.

Two publications from this Fellowship, a monograph, Poor Queers: Working-Class LGBTQ+ Representation in British Film from 1980, and a journal article within a special journal issue I will edit, will fill lacunae in queer theory and Film Studies for the first - textual analysis - strand of the project. Since the new millennium, there has been a significant focus on the interface of queer theory and other minority/disadvantaged identities, but work on class/socio-economic position is largely absent. My research will situate queer concepts socio-politically and economically, to create an interdisciplinary theory. I illustrate this through the medium of film to provide the first book-length study on LGBTQ+ and working-class identity on the British screen.

The second strand of research comprises a series of workshops at queer film festivals across Britain (Cardiff, Glasgow, Leeds, London), in which I gather data from those who identify as LGBTQ+ and working-class about attitudes to onscreen representation and how they are catered to offscreen in arts venues traditionally used by the middle-class and above. This quantitative analysis will form the first study of its kind: a journal article exploring British LGBTQ+ working-class attitudes to filmic representation and inclusion in the arts.

The project will, therefore, explore representation and reality, and ensure I develop as a research leader via new knowledge, outputs, and the Queer Screens Research Network that I will continue to grow throughout the Fellowship and beyond. QSRN unites scholars across a range of disciplines with those who curate and make film, via a series of seminars and a conference immediately before SQIFF 2020. Both will have Working-Class Queers as their lead strand and be used as a springboard to launch a Working-Class Film Festival at the end of the Fellowship.

In line with my dedication to impacting the world beyond academia and improving attitudes towards and the lived reality of minorities, other non-academic outputs will include a documentary film about queer working-class representation to be screened at film festivals, and best practice documents on working-class representation and inclusion to be employed by film festivals, arts venues, and funding bodies. I will share much of this information freely, within and beyond academia, via a project website.

Potential impact
The Fellowship will allow me to build on my long-standing commitment to knowledge exchange to create even more significant and wide-reaching impact. My ambitious plans, commensurate with achievements thus far, will contribute to change in how working-class people, LGBTQ+ and beyond, are represented and included onscreen and off, via the delivery of research-informed outputs and events, including a documentary film, a film festival, best practice documents, and media engagement. I was selected to write an Impact Case Study for Edinburgh's REF 2021 submission, which will help me to strategise about how I measure and evaluate impact in this forthcoming project before it begins. While my research narrative and achievements thus far clearly point to me being the right person to deliver strong academic outputs, my identity as a lesbian with a working-class background (raised by a single mother on benefits in a council house, free meals at my state school, the first in my family to enter post-16 education) makes me ideal for creating impact as I am trusted to communicate with a wide range of audiences.

1.Documentary film
I will draw on my filmmaking experience to research, produce, and film a twenty-minute documentary short, weaving findings from my textual analysis and qualitative research with interviews on representation in film and the arts with artists who identify as working-class and queer. This will be screened at queer film festivals across the UK and beyond, in order to entertain, inform and create a more inclusive atmosphere for working-class people, especially those who identify as LGBTQ+, before being hosted on the project website to share findings in an accessible way (language use; no cost) with the public.

2.Working-class queer film festival strand and new touring Working-Class Film Festival
Building on my role as co-founder and Chair of the Scottish Queer International Film Festival and many years' experience curating, programming, and hosting film events for cinemas and arts venues, I will create a queer working-class lead strand for SQIFF 2020 (LGBTQ+ working-class representation, working-class filmmakers, working-class class audiences) before launching the world's first touring Working-Class Film Festival in 2021. This will benefit working-class practitioners and members of the public by widening participation and inclusion in the production and/or consumption of film/festivals.

3.The creation of best practice documents, in order to eventually inform policy
Despite the significance of class and class discrimination in Britain, class/socio-economic position is not listed under current protected characteristics. Furthermore, working-class people are frequently excluded from artistic production and consumption. I will employ Fellowship research (qualitative and textual analysis) and experience in the film industry to create best practice documents about working-class representation and inclusion. SQIFF is a leader in best practice for protected identities (e.g. deaf/hard of hearing audiences) at film festivals. My working-class best practice documents will be employed by SQIFF and shared with my strong networks of festivals, arts spaces, charity groups, funding bodies and beyond, via a stakeholder event and the website, to impact my current networks in the UK, before expanding the reach of this internationally. This will ensure that practitioners, arts and cultural spaces and policy-makers connected with arts services have the opportunity to employ the documents.

4.Media Engagement
I will build on my BBC radio Scotland 'academic expert' appearances and media training to better inform members of the public about LGBTQ+ working-class representation and create a media profile, while continuing to employ social media (Twitter: @Dr_LeanneDawson) to grow a 'brand' specialising in both LGBTQ+ and working-class representation, aided by the flexibility of no teaching timetable.